Project Blueberry by Jellybooks

Project Blueberry by Jellybooks is a project to facilitate ebook sharing between readers by encouraging readers to share an ebook sample (first 10% of title) with fellow readers.The HTML emails are designed to be easy to use, work across a wide range of email clients (both webmail and Outlook) and to enable recipients to view the book cover, the book synopsis and download the ebook sample straight from the email to their smartphone, tablet or ereader.The service will also be made available to authors and publishers via the Jellyfactory: vip.jellybooks.com